Robust measurement approaches for THz sensing

The aim of this project is to take accurate and repeatable THz measurements of samples of interest, including but not limited to skin. For example, it may be possible to use THz sensing to detect early stages of skin cancer, or the lateral extent of tumours that are beneath the skin's surface, and not yet visible. There will be opportunities to interact with clinicians and industrial partners in robotics and skin care products in this project.